The University of Essex and GN Surveys Limited KTP 24_25 R1

To embed novel Geographic Information Systems innovation within a site surveying business, propelling them towards becoming a data and technology provider.